Spoonable: an ADHD-friendly AI-powered meal planning app

Spoonable is an ADHD-friendly AI-powered meal planning app that helps people overcome common ADHD-related challenges around food, such as decision fatigue, forgotten groceries, impulsive food choices and overwhelm at the enormity of the task of planning, purchasing, preparing and cooking food.

Unlike generic meal planners, Spoonable is built specifically for neurodivergent users, offering highly personalised meal suggestions that take into account the user's food preferences, energy levels, cooking skills, equipment and available ingredients plus the preferences of other household members they need to cook for, offering meal suggestions that can be easily adapted to and including the adaptation instructions in the recipe. It will offer features such as adding ingredients to an online shopping basket, a simplified recipe layout with tick boxes and timers for every step, prep-ahead and batch-prep instructions that can easily slot into the current day's cooking tasks with little effort and emergency backup meal plans. It will enable the load to be shared with other household members by splitting up tasks according to skills.

Consequently, adults will be able to develop a healthier diet, reduce food waste and improve their health and wellbeing. By reversing obesity in 3% of ADHD adults, the NHS will save over £6M.